The DEFRA Wheat Genetic Improvement Network 2

Technical abstract
This proposed LINK project aims to improve resource use efficiency and reduce lodging in wheat by developing reliable genetic markers and physiological understanding for genes that increase yield and affect height. It is estimated that reliable markers for two yield genes will enable breeders to increase yield by 10% without increasing the crop’s requirement for crop inputs. A physiological understanding of how the genes increase yield will ensure that crop management is tailored to achieve the greater yields as well as identifying the traits that must be improved to further increase yield. Genetic markers for five height genes (which are in addition to the known semi-dwarfing genes) will enable breeders to design crosses to minimise lodging risk and increase yield. Genetic markers for the height genes will also be used to predict which varieties will respond most to PGRs since some of the height genes have been shown to be more responsive to PGRs than others.